TRACMAN

TracMan since its inception has been closely involved with CritPal, a lay group. The trial steering committee (TSC) believed that patients are central to the delivery and development of critical care. A member of CritPal sits on the TSC and they have influenced many aspects of the trial, especially the patient information sheet and consent form. The involvement of a CritPal representative has enabled the perspective of the patient, their relatives, friends and carers to be integrated into the study, and also has informed its design.

Technical abstract
?TracMan? is a multicentre, randomised controlled trial to determine whether ?early? or ?late? tracheostomy placement in critically ill adult patients requiring ventilatory support influences 30 day mortality. The patients studied will be those expected to require further ventilatory support for 7 days or more when assessed on days 1 to 4 after admission to an intensive care unit. The setting will be adult Intensive Care Units (ICUs) within the National Health Service in the UK with the ability to provide full (Level 3) Intensive Care.

The TracMan trial is a pragmatic, effectiveness study, where the timing of the tracheostomy is determined randomly, but all other treatment decisions are left to the clinicians managing the patient. The nature of the intervention precludes blinding.

The trial arose from a national research priority setting exercise amongst ICU clinicians. It is already underway, funded until the end of 2005 by the Intensive Care Society. Further funding is sought to extend the study for a further 3 years.